To be determined

This student is enrolled on the StatML CDT funded through EPSRC CDT grant. The research project and department will be chosen at the end of the first year of student and this record will be updated shortly after.